University of Sunderland and Verve Homecare Limited KTP 25_26 R1

To develop an interactive learning and monitoring platform for health and care workers, enhancing training, patient outcomes, and care standards, while addressing gaps in regulatory compliance.